Research and Development of Pressure Care Support Surface and Suspension Device Technologies for the Treatment and Prevention of Pressure Ulcers

Talar Made Ltd (TML) would like to undertake research & development in pressure relieving
devices for the treatment & prevention of pressure ulcers. The need to use & develop
improved clinically effective & economically sustainable support surfaces is beyond dispute
in the ongoing fight against pressure ulcer damage (Wounds UK 2006 vol 2 No3). The
development of hospital acquired pressure ulcers on the heel has been an increasingly
acknowledged problem (Donnelly 2001). Patients with limited mobility due to sensory or
motor impairment, lower limb fractures, heavy sedation & other intrinsic problems are
particularly at risk. Pressure ulceration is a conspicuous blight on the health & well being of
both the patient & carer/care systems affecting 10% of all patients in acute hospital setting.
(NHS Research 2005). The situation in the community & primary care home settings may be
much worse with exact numbers impossible to measure (Cullum et al 2001). Some studies
suggest that in-hospital settings pressure ulcer prevalence ranges from 5% to 32%
(Kaltenhaler et al 2011). Also noted is the high prevalence rate occurring in elderly patients
with limited mobility. In the UK in 2011 23.6% of population (12.5m people) were over age
65 & largest % growth in any group was in 85+ age group. With diabetes also rapidly
increasing with 2.9M sufferers in UK & sufferers not diagnosed at an estimated 800,000
people the high risk pressure ulcer groups are increasing in size. TML proposal for a modular
cost effective & clinically effective treatment, prevention & monitoring technology has
significant potential benefits for patient & healthcare services alike.